Physical activity and health in homeless young people

This PhD studentship in collaboration with St Basils will investigate patterns of physical activity and sedentary behaviour in homeless young people aged 16 to 25 years, and the relationships between these behaviours and markers of physical and mental health. Studies will be conducted to also explore the psychosocial factors underpinning these behaviours and identify innovative approaches for increasing activity levels in this vulnerable group.